COAST Dev

On-line security and digital privacy is already available to many corporations and organisations but the cost and complexity of deploying the required technologies has placed this protection out of reach for most individuals. At the Broadband Computer Company we believe that it’s time everyone was afforded the opportunity to exercise the right to digital privacy. We have therefore developed a secure, convenient, easy-to-use and inexpensive solution called COAST that allows users to appear virtually anonymous whilst on-line. COAST uses state-of-the-art encryption technologies to ensure the highest possible levels of privacy, providing secure email, chat, VoIP and data storage. With funding from the innovation voucher scheme the company has been able to obtain advice and guidance from experts in cyber security to help make its vision a reality.